Mobile customer segmentation and profiling based on social media and mobile analytics

Mobile operators are currently looking to investing in analytics tools and capitalise on their
data from customer usage, preference and patterns of behaviour. We aim to explore the
market opportunity for the development of a toolset that correlates mobile and non mobile
knowledge to provide deeper insights into customer behaviour and needs. In effect, the toolset
will translate the available data into actionable information that the operator can use to engage
and better serve customers. It will provide a firm understanding of what the mobile market
requires, ensuring that it is shaped by actual market needs rather than by theoretical
assumptions.